ALG (Advanced Landing Gear)

ALG will develop and combine new designs, methodologies and technologies to accelerate and catalyse benefits for current and next generation of landing gears.

A streamlined and rationalised product and assembly process will be developed alongside the MTC, SMI and Sheffield University. Design methodologies and certification approaches with Bristol and Cranfield University. Innovative technology, such as Electron Beam Welding working with TWI and Birmingham University, additive manufacturing with Industrial suppliers, and super lightweight MMC structures with TISICS.

Technologies will be incorporated into a 'FLAGSHIP' physical demonstration that will allow our internal and external customers, and industry to understand the art of the possible.